SOMI Trailers- Huge potential for growth in North American Market

The SOMI Trailer has the potential to save many thousands of truck journeys every

year by carrying 8 extra pallets underneath. It will save 150t of CO2 per truck used and

the US market is ripe for an innovation such as the SOMI to take half a million trucks off

their roads and still deliver all the goods. To gain a foothold in the market this project will

assist SOMI in getting there and faster. SOMI has won many awards and the prospect of

exports to the USA is exciting!